Understanding major transitions in individuality

Major transitions in individuality occur when a group of separate organisms evolves into a higher-level organism in its own right. For example, the ancestors of the social insects used to live a solitary existence, but today they form highly elaborate, cooperative societies that can be considered "superorganisms" in their own right. Current theory describing major transitions in individuality highlights the importance of clonal reproduction and systems of policing in maintaining the integrity of the superorganism. However, the social insects appear to have evolved a higher level of individuality on the basis of strict lifetime monogamy, which has abolished conflicts of interest within the colony. I will develop new theory to incorporate this monogamy hypothesis into the theory of major transitions in individuality, and I will investigate how the quirky genetics of some species can lead to other forms of conflict arising within their societies.

Potential impact
The successful media coverage of my previous work on social evolution has demonstrated that the general public has a profound interest in this topic, so they stand to benefit from the research in this respect. In general, the public are interested in evolution, because we are all interested in our origins. Social evolution is of particular interest, because it illuminates our social origins, and the reasons for love and strife within families. The British public also take a special interest in natural history, including the alien biology of the insect world.

Of more applied interest, my research may eventually inform agricultural practice and policy. The social insects are of enormous economic significance: for example, the honeybee is responsible for much pollination of crop plants. Understanding the factors that maintain the integrity of the colony may help protect bee colonies from collapse due to pressure from social parasites. My work on arbuscular mycorrhizal fungi and their mutualism with plant roots may lead to the development of new cultivation techniques to maximize crop productivity. Although I will not be directly developing new agricultural methodology in this research, my collaborative partnership with Dr Kiers -- who does interact closely with farmers -- will ensure that such insights are carried through to novel agricultural technology.